Establishing safe autonomous and radio controlled near-ground flight by dynamically mapping the combined aerodynamic and electromagnetic risks in complex physical environments and urban canyons

Working in partnership, CyberVector Ltd and Zenotech Ltd have created a concept for a risk monitoring and assessment system for use by authorities, insurers, operators and other stakeholders to facilitate the safe and effective use of unmanned drones and other flying vehicles, in complex environments such as the Urban Canyon between the skyscrapers of modern cities. To implement this a first step of evaluating the feasibility of the concept has been proposed. A small team of highly experienced aerodynamic and electromagnetic experts intend to establish the feasibility of a practical system that could form the basis for a dynamically updated Air Traffic Management or Unmanned Traffic Management service, which would form the basis for safe and efficient Future Flight services, including transition to ground.

CyberVector Ltd has expertise in systems engineering, electromagnetic technologies, data fusion, machine learning and project management, while Zenotech Ltd has expertise in aerodynamics, aero-acoustics, meteorology and fluid-dynamics. Stakeholders, such as Flochcover insurance underwriters and TRL transportation experts, have also been consulted with a view to ensuring the concept proposed in the feasibility study is fit for purpose, and experts from the University of Birmingham will provide any additional scientific advice.